Queen's University Belfast and Kiverco Limited KTP 24_25 R3

To utilise innovative digital twin technology to enhance the quality and performance of our bespoke recycling plant, improve plant design engineering and drive efficiency and productivity in manufacturing activities aligned with customer demand for sustainable plant and high levels of purity in recovered material.